Safe Space : Building educational equity for SEND learners

Children and young people with special educational needs and disabilities (SEND) face systemic barriers to science education and participation. Although they make up 14% of the UK school population, they are far less likely to continue into higher study in science, technology, engineering or maths (STEM). This is part of a wider national crisis: The number of children with Education, Health and Care (EHC) plans has risen by over 70% since 2015. Yet the system is struggling to meet demand, and schools report that they are at or over capacity. This pressure leaves enrichment opportunities, such as science engagement, deprioritised or inaccessible. Consequently, SEND learners, some of the most in need of inspiration and encouragement, are also those most often excluded, and they miss out on experiences that build confidence, curiosity, and aspiration.
The Lightyear Foundation Impact Report 2020/21 states: "For children with more complex disabilities, science offers a unique way to inspire and impart key life skills such as choice making or dealing with unexpected outcomes. Themes such as space and alien worlds have high appeal, particularly for harder to reach groups such as boys with challenging behaviour."
This fellowship will therefore address this inequality for SEND young people by creating a sustainable, inclusive programme of astronomy-based science engagement, focusing on Solar System science, an exploration of telescopes, and radio astronomy. It builds on the ‘Safe Space’ pilot (2022-25), which delivered space-themed multisensory workshops to children in special schools. Teachers described the programme as “something no one else offers and highly effective,” highlighting its uniqueness and the “wow factor” created for their learners. The project has proven that inclusive astrophysics engagement is both possible and powerful, with repeated calls for more provision. Nationally, data reinforces this, showing that inclusive outreach not only inspires but can shift aspirations towards STEM careers.
The STFC Public Engagement Fellowship is the catalyst to transform this successful pilot into a coherent, sustainable programme, reaching new audiences with new resources, and demonstrating leadership and cultural change in the field of inclusive education.
Delivery of multisensory workshops in special schools will continue, with provision broadening to mainstream schools with SEND provision, Education Other Than At School (EOTAS) learners and SEND-focused community groups. Summer research placements for SEND students interested in pursuing physics in higher education will give them the chance to use radio telescopes at the Astrocampus (University observatory) and experience authentic research.
A distinctive element of this fellowship is the focus on building a culture of inclusivity within the School of Physics, Engineering and Technology (SPET) and the wider University of York. This will be achieved through training undergraduate students as inclusive science ambassadors to create a sustainable pipeline of skilled facilitators, sharing findings and best practices from the Safe Space workshops with colleagues at a Teaching Away day, and dissemination of expertise from partner organisations at a university-wide conference to normalise accessibility as a core professional value for current and future researchers.
This fellowship will demonstrate that physics is for everyone. My vision is that no child should be excluded from the wonder of astronomy because of disability or neurodivergence. By embedding inclusivity into the heart of outreach and higher education—and by pioneering multisensory approaches that make science truly accessible—I will deliver lasting change for individuals, institutions, and the wider STEM community.